Beyond Disinformation The Strategic Techniques and Transnational Counters of Evolving Narratives and Diasporic Information Orders

To responsibly and critically understand the contemporary construction, reconstruction, and
erasure of diasporic cultural narratives across traditional news media and the participatory spaces
of social and digital media, we propose moving beyond a focus on disinformation by taking the
evolution of diasporic identities, cultures, and histories seriously. This state of knowledge survey
will actively give space to diasporic engagement and contestation of dominant colonial "great
power" narratives, while identifying the adjacent governmental, commercial, technological and
social domains shaping of those narratives spaces across linguistic and regional contours of the
emerging global information order.

The legal, political, and economic techniques that govern national media landscapes are
increasingly mobilized to influence regional and global worldviews. Yet, there are major
knowledge gaps in terms of how neo-authoritarian governments increasingly rely on and exploit
the disruption caused by commercial digital innovation, the economic turmoil of newsrooms, the
lack of oversight across social media moderation, targeted advertising and data-brokerage
industries, and the mobilization of non-state actors to strategically amplify, repress, and preclude
diverse opportunities for underrepresented communities to participate in negotiating personal,
communal, national narratives of belonging and identity.